Feasibility of developing innovative Bluetooth Smart devices for solving the "last 100 metres" problem

The feasibility of developing innovative devices that (i) are sensor that operate indefinately without human intervention through harvesting solar power, (ii) can extend the range of other short range sensor devices by way of receiving and then forwarding on data packets such that limitations of range of the sensors can be overcome and (iii) relay low energy sensor information to the Cloud through cellular technology and could be battery powered.